FlockLight: An automated lighting system for poultry behaviour management

This project will develop a smart lighting system that dynamically responds to chicken behaviour to improve welfare and productivity. The right lighting sequence in chicken barns is well known to improve FCR and overall productivity. However, farmers are still largely monitoring for problems through manual surveillance and lighting control gives only day/night cycles and blanket control of the whole barn. Our work will develop a system that uses chicken vocalisations to identify problems of clustering and bullying and then modify the light levels to cause chicken dispersal, thereby reducing occurrence of problems.